University of Gloucestershire and Exception PCB Limited KTP 22_23 R1

To embed an innovative, integrated, 'smart' e-business system that provides a holistic approach to marketing and customer engagement, in order to improve operational efficiency.